Earth, winds, clouds, and mountains: all-scale atmospheric model developments

The proposed research consist of the development of modelling techniques for advanced simulations of physical phenomena taking place in the Earth's Atmosphere. In particular, the research will contribute to the improvement of unstructured meshes based nonhydrostatic models for limited area geophysical flows which can alleviate limitations of regular grids traditionally used for weather forecasts. Main feature of the research will be the multi-scale approach that would encompass a large number of atmospheric phenomena. A particular aspects of new developments will include high performance computing and new algorithmic features aiming at increasing efficiency of numerical simulations.